Oxford Quantum Materials Platform Grant

Quantum materials represent tangible manifestations of some of the deepest concepts in quantum physics, and have the potential to produce radically new device concepts that could transform our world. Our ability to shrink silicon-based computer chip and memory components down to smaller and smaller scales is fast approaching its physical and conceptual limits, and many industry leaders believe quantum materials to be the only way to sustaining our current rate of growth in information technology. For example, quantum materials such as Topological Insulators may hold the key to build powerful quantum computers and unbreakable communication protocols. The discovery of superconductivity in 1911 led, many decades later, to the realisation of practical MRI imaging, revolutionising modern medicine. The next generation of superconducting materials may well deliver faster communication and efficient energy transport and storage.
Although basic research in quantum materials is constantly abuzz with new concepts and new discoveries, translating these breakthroughs into proof-of-principle devices, such as "smart" transistors employing the magneto-electric effect, is an enormous challenge, which can only be met by strong, cohesive groups having a combination of fundamental and applied expertise. This Platform Grant will support a world-class team of 10 Academics, 2 EPSRC Career Acceleration Fellows and up to 8 Research Associates, with expertise ranging from the spectroscopy of quantum materials using photons, neutrons and muons to materials modelling to the growth of novel materials and patterning of prototype quantum devices using nanofabrication techniques. Specifically, the Platform will enable us to focus on a series of development projects, from blue sky to the transition to real-world applications, with the potential of significant breakthroughs and technological outcomes. The scientific portfolio of the Platform will exploit a series of recent developments in experimental techniques, many of them initiated by our Research Associates. Examples include: the upgrade of our unique pulsed magnetic field system, which can now reach 65 Tesla (a record for the UK); measurements of electronic properties on micron-size crystals using nano-lithography and advanced microtools; the combination of first-principle theory and experiments such as Angle-Resolved Photoemission Spectroscopy; and the ability to grow exotic quantum materials in thin-film form and to pattern them to build prototype devices such as transistors or memories. The Platform Grant portfolio will evolve dynamically to support new and as yet unforeseen projects, with the potential of generating further step changes in our understanding of quantum materials and of providing UK industries with a first glimpse of new disruptive technologies.
The Platform Grant will enable us to retain and develop key high-level technical and scientific expertise, which is essential for the success of these projects and represents a strategic asset of the Quantum Materials group. In particular, our career development plan will focus on building breadth and independence for all staff associated with the Platform Grant.

Potential impact
Beyond academia, the Platform Grant will have an impact on:

(a) The existing UK industrial base: major UK industries in the field of medical imaging (e.g., Siemens Magnet Technologies UK) and cryogenic instrumentation (Oxford Instruments, Agilent) rely for many of their products on technologies based on quantum materials such as superconductors. This is a highly competitive field, and collaboration with academia is perceived to be crucial by CEOs and company directors, as demonstrated, for example, by the sizeable funding they provide to the newly created Centre for Applied Superconductivity. The research underpinned by this Platform Grant will develop next-generation materials for devices such as MRI machines, which would enable a much more open design, radically improving patient experience, and would not need to be cooled by expensive and scarce liquid helium. It will also support a suite of advanced measurement techniques, and new methodologies that exploit them, which will accelerate the development of cheaper and smarter products.

(b) Future industries: the International Technology Roadmap for Semiconductors lists many quantum materials, such as complex oxides, Mott materials, molecular materials and multiferroics as "emerging research materials". Companies such as Samsung and Microsoft are investing heavily in quantum materials research. An example is provided by the new field of topological insulators, which has made enormous strides, from early proofs of concepts to the design and fabrication of gated devices in which the Fermi energy can be precisely tuned. It has been proposed that devices combining topological insulators with superconductors or magnets can lead to a robust realisation of quantum computing, since the qubits would be topologically protected from decoherence. With the support of this Platform Grant, the quantum materials group will exploit a series of recent University investments in thin film growth and nanofabrication, and will bring to bear a powerful combination of theory and experiments, so that novel quantum materials can be grown in the form of thin film and heterostructures and patterned at the nanoscale into proof-of-principle devices. These developments have clear transformative potential for the UK industrial base, and could underpin entirely new devices and products for information storage and processing, sensing, communications, and other applications, with countless advantages. For example, fast, non-volatile multiferroic memories would use much less power than present technologies, and would enable the realisation of the "normally-off" laptop - a true paradigm shift in consumer computing. Topological quantum materials could be the core technology of the first generation of room-temperature, iPhone-size quantum computers.

(c) The general public: while a number of brilliant science communicators have placed high-energy physics and astronomy firmly in the public eye, there is still a tremendous need for the general public and policymakers to understand how basic research in materials properties leads to the development of technologies and products that will ultimately change our way of life. Such understanding would have the potential to increase engagement in physical sciences at school, interest in national laboratories such as Diamond and ISIS, and contributions to the innovation environment of the UK. The counterintuitive behaviour of our quantum materials will provide intriguing and powerful examples of how quantum physics translates to macroscopic properties and new technologies.